Lung Inflammation Detection Device. Development of Prototype.

We have developed a hand-held portable lung inflammation detection device for veterinary use. This technology is equally applicable for human use where there is an established need for more effective and cheaper treatment of lung inflammation problems.The outcome of the project will be a completed prototype for human use, validated in pre-marketing trials at a Medical School, ready for CE marking, with confirmation from a leading independent opinionformer of the effectiveness and potential of the device.
The device will provide realtime detection of the degree of lung inflammation,thus enabling physicians to improve medication and avoid unnecessary hospital admissions and visits to clinics. Incidences of asthma and COPD (Chronic Obstructive Pulmonary Disease) are increasing.In the UK alone, 5.4 million patients are asthma sufferers and there are nearly the same number of COPD sufferers. The NHS spends £1 billion on treatment and needs to reduce this.
Exhaled hydrogen peroxide in breath condensate is a well researched and published marker for oxidative stress and lung inflammation as in exacerbating asthma and COPD. This marker does not require a controlled exhalation. Normal breathing into a mask is all that is required, and it is therefore more suitable for all patient groups, including the 30% of the market not served by other devices. So far there is no commercial implementation of this “Condensate” technology for routine clinical use, and the Exhalation Technology device will provide this.